Wireless Charging in Micro-Fulfilment Centres for Last Mile Delivery

"Light Goods Vehicles (LGVs) account for 15% of UK GHG emissions from road transport and 33% of NOx emissions, while making up just 10% of vehicles. In commercial fleets LGVs are heavily utilised to meet businesses' and household consumers' demands for increasing service quality and extended delivery windows, and LGVs often operate at high load factors for maximum productivity. Several electric vehicle (EV) options have been brought to market by OEMs in this segment but uptake remains low because of limited range and overall higher total costs of ownership.

Focusing on home delivery operations within the retail and parcel delivery sectors, the project will explore i) the benefits of wireless charging for van fleets; ii) a novel micro-fulfilment logistics model that is more compatible with EVs and evolving market needs and iii) the benefits of combining micro-fulfilment and wireless charging infrastructure to create revenue opportunities from infrastructure sharing.

The wireless charging benefits to be quantified during the project include: i) increased compatibility between vehicles and chargers (no need for multiple connector types on the vehicle or charger side, simple handling for future autonomous vehicles); ii) vehicle charging while handling payload and manoeuvring to maximise utilisation and increase flexibility; iii) reduced space and vehicle parking constraints and maintenance costs; iv) increased flexibility and convenience to click and collect customers who own EVs.

The feasibility study will analyse vehicle movement data from up to 4 users to assess the share of activity that could already be met with available EVs and quantify the productivity and range benefits of replacing plug-in chargers with wireless chargers. We will then evaluate charger placement -- both in existing user facilities such as depots and stores as well as in newly developed micro-fulfilment centres (MFCs) -- to simultaneously maximise EV penetration, financial and environmental benefits. MFCs are small-footprint consolidation centres located close to consumers to maximise freight efficiency and collaboration and reduce LGV distance travelled. Revenue and business models for infrastructure installation, utilisation and ownership will be proposed and tested with customers, and a follow-on real-world demonstration plan will be developed. Flexible Power Systems (FPS) are an SME energy company who work with customers to optimise their energy usage across transport and stationary systems via technology deployment and asset management. Heriot-Watt University (HWU) are one of the UK's leading research institutions with academics who specialise in logistics and co-lead the Centre for Sustainable Road Freight (SRF)."